Immuno-chemotherapeutic Metal Complexes for Cancer Stem Cell-Directed Therapy

Cancer is one of the leading global healthcare challenges and has a high impact on society. Despite significant advancements in cancer care, fatal incidences of tumour recurrence are still common. Cancer relapse is strongly linked to the existence of cancer stem cells (CSCs), a sub-population of cancer cells that can evade current therapeutic regimens and activate tumour regrowth and metastasis. Currently there are no drugs (single or combinations) that can remove CSCs of any tissue type.

The identification of chemical agents with therapeutic potential, including for cancer treatment, is of high importance for research in chemical biology and medicinal chemistry. Traditionally organic molecules have dominated research in this area, and thus relatively little is known about the therapeutic properties of metal-containing compounds. Even less information is known about the immunotherapeutic potential of inorganic compounds. The chemical diversity offered by metal complexes provides a platform to explore areas of biologically relevant chemical space that cannot be achieved by purely organic compounds. The versatility of metal complexes, which arises from the choice of metal, oxidation state, redox state, number and type of ligands, coordination geometry, magnetic and optical properties, can be harnessed to develop new agents to overcome immediate challenges in diseases including cancer.

This proposal will combine fundamental inorganic chemistry and immunotherapy to develop all-in-one immuno-chemotherapeutic metal complexes to safely and selectively remove tumour cells through cytotoxic effects, and reactivate dormant immune response against residual CSCs. Specifically, we will develop copper(II) complexes that can induce immunogenic cell death (ICD) of CSCs by reactive oxygen species (ROS)-mediated endoplasmic reticulum (ER) stress, hence acting as an anti-CSC vaccine. The outcomes of the project could ultimately lead to new strategies to achieve extended tumour remission. This is a highly multidisciplinary project that will forge new directions in medicinal inorganic chemistry, and will address key limitations in current CSC-directed therapeutic approaches.

Potential impact
Long-term impact on society and the economy: Despite significant advances in cancer diagnosis and treatment, annual cancer-related deaths within the UK remain extremely high. Latest statistics indicate that cancer caused over 163,44 deaths in 2014, and 50% of people born in the UK after 1960 will be diagnosed with some form of cancer during their lifetime. The economic impact of cancer across the UK, in terms of healthcare resources, productivity losses because of early death, lost working days, and informal care costs, amounts to over £15.8 billion per year. Given these harrowing statistics, it is of great importance to continue to invest in basic chemical research on new cancer medicines and therapies that could ultimately reduce mortality rates and lessen financial burden. One of the main culprits of cancer deaths is relapse. Cancer relapse is heavily linked to the existences of cancer stem cells (CSCs). CSCs have high clonal long-term repopulation and self-renewal capacity. The quiescent, slow-cycling, and stem-like properties of CSCs enable them to survive current therapeutic regimens (which are often designed to target proliferating bulk cancer cells) and instigate tumour regrowth. This project will uncover inorganic compounds that can eliminate CSC in a unique way. The information acquired will aid in the development of a new generation of anticancer agents that not only remove the bulk of cancer cells but also CSCs. Therefore, although the short term outcomes of the project is chemical knowledge and in vitro validation, the long-term, downstream outcomes of this project are expected to help alleviate the burden of cancer and contribute to the economic success of the UK.

Impact on pharmaceutical industry. Information that aids the development of CSC-potent agents is highly sought-after by pharmaceutical companies given the complete lack of CSC-potent agents (at therapeutically administered doses) in clinical use. The current project is likely to generate new intellectual property (IP) and have commercial potential. We will exploit opportunities for IP or commercialisation through King's Commercialisation Institute and established Knowledge Transfer Partnerships schemes. Spirogen, MedImmune/AstraZeneca (a UK multinational company) has expressed interested in our work and we are currently exploring the possibility of developing CSC-targeting antibody drug conjugates (ADCs) together. The current project is likely to yield further chemical candidates that will interest Spirogen and other pharmaceutical companies involved in cancer therapy. Translation of the chemical outputs of this project into the clinical setting is a long-term goal, and will be achieved through established collaborations with research and clinical oncologist, and industrial contacts (both global pharmaceutical and smaller spin-out companies).

Impact on cancer patients/ relatives and school children. The general public, particularly cancer patients and their relatives, will be the long-term beneficiaries of this project. I will engage stakeholders in society (including schools and cancer charities) by disseminating the findings of the project through outreach activities such as "Pint of Science" and "Festival of Science," which are established platforms for academics at KCL to share their work, as well as through cancer charity events and workshops. High school students will be offered the opportunity to undertake summer projects in my laboratory (I have previously hosted 3 high school students in my laboratory) via the Department of Chemistry, KCL website. Publications resulting from the proposed project will promoted by the KCL press team, enabling greater exposure. I will also highlight the outcomes of the project through social media channels (Twitter and Facebook) so that the widest possible audience is reached.